Information Density Holography for Multistage Data Reduction and Storage

Digital information underpins modern life and levels of data generation and movement are
growing exponentially, predicted to rise from 4.4 billion TB (2013) to 44bn TB/yr by 2020.
However, the value yielded by this data – supporting $1.5trillion benefits – is entirely
conditional on a robust framework for data storage, access and transfer, critically dependent
on the data volume.
In contrast to existing data storage and compression technologies, which are not able to bridge
the data capacity gap, the overall concept of information density holography (IDH) has been
invented and developed by Penteract 28 Co-founder and CEO George Frangou as a
framework for multi-stage high-fidelity data volume reduction, based on dimensional
reduction and compression of complex topological/holographic data structures.
Now Penteract28 seek to prove the advanced concept of IDH for high compression data
storage, as an enabling technology for future big data storage, access and movement
technologies. Through a project to develop a mathematical and software implementation of
IDH for specific storage aspects, Penteract28 target a step change in data volume reduction.
Building significantly on recent advances in topological data analysis (TDA), discrete
geometric data analysis (GDA), compressive sensing, principle component analysis and
digital holography, the proposed project will develop: holographic transformations of high ND
topological data structures, topological/geometric data analysis; combinatory compression
algorithms; and a novel decompression scheme for high fidelity reconstruction.